Compositional Distributional Cognition

This project falls within the EPSRC "Information and Communication Technologies" research area.

Our project investigates cognitive processes from a computational standpoint covering aspects of cognition such as neural architecture, knowledge representation, and computation. We propose that the
interaction of the quantuminspired compositional distributional (DisCo) model of meaning [Clark & Pulman, 2007], [Clark et al., 2008], [Coecke et al., 2011] and the integrated cognitive architectures of
[Gärdenfors, 2004], [Smolensky & Legendre, 2005], [Eliasmith, 2013] is a fruitful area of research for cognitive science. Building on existing DisCo models of meaning, we aim to present a robust and
expressive novel unified cognitive architecture. The higherand lowerlevel substrates of our architecture shall interface via an instruction set of basic functions to manipulate cognitive representations. Paramount to our research is an examination of the inbuilt quantum properties of our model, as well as an understanding of how to evaluate 'meaningfulness'. Looking ahead, a notion of 'meaningfulness' shall allow us to consider potential applications with a focus on mending nonoptimal semantic structures. Once we have set up the theoretical foundations of our compositional distributional model of cognition (DisCog), a practical implementation of some sort shall complete our research.